Tuning the sensor of an immune receptor

Pathogens use a suite of effector proteins that target host proteins to subdue immune systems and enable infection of the host. Occasionally, a pathogen strain evolves to infect a new host - a process known as a "host jump". Host jumps exert a strong selection pressure on the effectors to adapt to their new host environment, ultimately leading to effector and pathogen specialization. This project investigates pathogen adaptation and effector specialization after a host jump in the rice blast fungus, a complex pathogen of grasses. The rice blast fungus is critical for global food security as the main destroyer of the rice crop. It secretes a multitude of effectors. Avr-Pik is one such effector that targets rice proteins containing heavy metal associated (HMA) domains to enhance virulence. However, rice uses HMAs as sensors integrated in an immune receptor that detects Avr-Pik to mount defence. Recently, the crystal structure of a complex between Avr-Pik and the HMA from the immune receptor Pikp has been determined in our Laboratories. We showed that the affinity between Avr-Pik and HMA determined the sensitivity of the immune receptor. This offers an unprecedented opportunity to study the effect of natural variations on affinity between Avr-Piks and HMAs at the biochemical level. This project aims to exploit natural variation in effector and host proteins to fine-tune the sensor in Pikp to recognize a broader range of blast fungi.